High Power Mainline Hybrid Electric Conversion For Freight Locomotives

Saving the planet one delivery at a time.

Governments all around the world are trying to legislate their way to much greener transportation whilst most transport operators are already finding their margins cut to the bone. In the rail industry the margins in the freight sector can be the difference between just one extra wagon. What if we could solve both problems in one?

Many freight locomotives are still operational sixty years on even with the addition of many more modern locomotives. Despite this, many locomotives struggle with technology that was once cutting edge but is now a challenge to support and maintain.

Rather than let these locomotives fall out of use due to a lack of spare parts or general unreliability, this project aims to give them a new lease of life rather than have the operator fork out £4M+ to purchase modern, greener mainline alternatives.

Meteor Power are focused on reducing emissions and increasing profitability in the heavy duty freight haulage sector. We are unique in looking to offer a retrofit hybrid electric powertrain suitable for mainline freight applications. Not only is adherence to the many standards, etc. crucial but the documentation required for the certification process is equally important.

As the lead organisation experience renovating and converting smaller, slower locomotives will prove extremely valuable in addition to having previously developed traction, auxiliary and generator/charging systems for other rail and automotive applications.

Meteor Power already owns two Class 08 locomotives and are in the process of purchasing a Class 37 locomotive from potential customer Europhoenix. We also have a longstanding agreement in place to use Chinnor and Princes Risborough Railway for testing, etc.

The heavy duty freight sector is unique in terms of:

* Size & Power, 90+ tons and 1,750 hp - 3,000 hp
* Speed, up to 75 mph
* Technology, incl. AC & DC traction motors, etc.

Our modular approach allows key items to be upgraded as technology progresses. More importantly, it will encourage the locomotive operator to upgrade to the financial fuel savings whilst also delivering the benefits of the some of the greenest freight locomotives of the modern era.